Protection of improvements to Solo spectroscopy spectrometer

Zinir is developing a chip-based monolithic spectrophotometer. This innovation voucher will help to fund a qualified patent attorney who specialises in photonics to draft a key patent for us.